Biopolymer-based Electronic Circuits and Displays (BEDs)

BEDS Program Project Description
The retail sector would like to adopt a sustainable approach to the electronics used in printed circuit boards (PCB’s), price/security tags, and simple displays.. This is partly a result of EU legislation such as EUP, REACH, WEEE and RoHS requiring solutions for sustainable electronics manufacture to be urgently found and also overall pressure for reductions in landfill quotas. This project will investigate producing sheets of encapsulated biopolymers as substrates for PCBs that can be degraded at the end of life and enable the effective revovery of the active metals within the original circuits with a minimum impact on landfill.